IP Creation-Collaboration from Anywhere

Sixteen South intends to develop and implement new software and technology infrastructure to integrate workflows to support the creation of new IP.

The implementation of a new technological infrastructure will achieve efficiencies by replacing complex and disparate workflows. This will help to maximize workflow management, increase productivity and output, standardize and improve the review process, offer better data security and automate time consuming manual tasks.

By adding a robust infrastructure and using best practice industry security recommendations this will increase our competitive advantages in the marketplace